HyAI - Hydrogen AI

H2GO Power energy storage solutions are zero-emission end-to-end technologies with the principle of storing renewable energy in the form of Hydrogen. H2GO offers benefits over existing storage technologies (such as longer duration storage, longer lifetimes, safety with enhanced storage capacity at low-pressures). This project proposes 'making the hardware smart' by integrating an energy management system with predictive algorithms using AI that has the ability to predict future electricity generation based on weather forecasts, predict electricity prices and user demand. This communication platform will have the capability to translate the understanding from the environment such predicting weather-based future generation with repeating user demand patterns, whilst using the enabling character of hydrogen storage for long duration storage as an optimisation bridge to allow reliability, resilience and accuracy in responding to demand. Without a platform like this, the storage assets will be mechanical and operated on as back-up solution only rather than and integral part of operation. HyAI, with its hybrid nature, has the potential to increase power reliability and encourage further adoption of renewables and unleash greater flexibility to be available to grid operators.

This project proposes to develop an innovative technology using existing H2GO storage units, in collaboration with Imperial College London, and deploy it on a customer data (EMEC) from a testing site, Isle of Eday in Orkney, who are also part of the consortium. This project will show that it has the ability to enhance grid operational capacities, that do not exist as yet with hydrogen and can create a digital tool that grid operators look upon favourably with mass roll out to allow further penetration of zero carbon generating assets into the UK grid.